APACE Net Zero

bp is committed to Backing Britain and we intend to invest up to £18 billion in the UK's energy system by 2030\. A key element of this will be in low carbon hubs where renewable energy, CCUS and hydrogen congregate to put UK industrial hubs at the forefront of technological development.

Through Net Zero Teesside Power (NZT), a first-of-a-kind fully integrated gas-fired power generation and carbon capture project, bp is expected to provide flexible low carbon electricity sufficient for around 1.3 million homes - progressing the deployment of carbon capture technology in line with the UK Government's ten point plan. The UK's Department for Business, Energy and Industry Strategy (BEIS) has also selected bp's H2Teesside hydrogen project as one of its shortlisted East Coast Cluster (ECC) projects. This is a world leading initiative to decarbonize the industrial heartlands of the Humber and Teesside.

Through APACE Net Zero, we will explore the use of advanced technology to monitor, report and validate the emissions from industrial and consumer activity in the Tees Valley region. The aim is to develop a highly differentiated approach to identify the sources and concentration of air emissions including CO2, NOX , SOX and particulates. This advancement will facilitate decarbonisation initiatives and also help compliance with Clean Air Act, Environment Act 2021, Environmental Permitting regulation and other relevant directives.